Modern Mistresses on the Old Masters: Nineteenth-century women writers on western European art - their networks and influence

Modern Mistresses on the Old Masters: Nineteenth-century women writers on western European art - their networks and influence